The Limits to Growth

I am interested in the effect of disaggregation
in the model. My research would involve building a model with multiple regions, and investigating the effect of a variety of inter-regional dynamics on
possible futures. 'The Limits to Growth' was published by Meadows et al. in 1972.